Bespoke Volumetric Asset Exporter

Good Measure Studio is a newly established design-led technology company specializing in the use of cutting-edge volumetric capture techniques. Through this grant we will address the current problem the creative industry faces with volumetric capture content. This problem is the lack of accessibility for creative professionals to use digital 3D assets from volumetric captures in their normal 3D software suite. Our custom software solution will bridge this gap and export assets from our volumetric capturing pipeline into any 3D software suite.